BB Cloud (connected parenting platform)

We are seeking proof of market funding to verify market potential for BleepBleeps Cloud
services (BB Cloud). With this project we are proposing to integrate hardware with software
and join-the-dots between disparate products via an agnostic platform that will offer advice
and guidance to parents. BB Cloud will allow parents and family members to connect devices
from different manufacturers, that serve different purposes, and access the information they
provide via a single app. Increasingly, more and more products are being connected to a
smartphone or directly to the cloud so they can be accessed online. Through a platform that
connects products such as a Bluetooth-enabled Oral B Toothbrush with an eating tracking
HAPIfork, Withings Scales, or to the Mumsnet forum, BB Cloud can provide a digital service
that acts as a single point of reference for parenting needs. Furthermore, we can aggregate
these separate sources of data and determine important relationships between the information
they provide - nutrition, temperature, weight, scheduling, routine, etc. This will lead to new
insights and reassurance for mothers and fathers alike into the health and well-being of family
members.
BleepBleeps are currently developing their own range of connected products for parents. With
one BleepBleeps product already on the market and three others due within the next 18-
months, we are tackling a range of parenting related issues including bedtime routines, oral
hygiene, child safety and security of personal items. We aim to develop a BleepBleeps-centric
Cloud service for our product range, however, we see potential in building a bigger bolder
platform that can work outside the boundaries of our brand and offer greater utility to the user.
A proof of market grant will allow us to not only identify the market potential for this
proposal but also determine technical and commercial feasibility for the project beyond this
grant.